Structural Characterisation of the EPEC Filamentous Type III Secretion System by Electron Microscopy

Technical abstract
EPEC is an enteric pathogen responsible for outbreaks of diarrhoea resulting in death among children of the developing world. It shares its mechanism of infection with EHEC, a food-borne pathogen responsible for gastric disease in the UK and other developed countries. This study aims at a comprehensive structural understanding of the key components of EPEC pathogenesis by combining biochemical techniques with detailed structural analysis using electron microscopy (EM) and image processing. After initial contact with the gut epithelium, EPEC utilises an apparatus called a type III secretion system (TTSS) to pass proteins into the host-cell. This apparatus is essential for successful infection and forms a continuous channel from the cytosol, through the bacterial membranes, extending from the bacterium as a hollow filamentous structure, to the host cell membrane. Transfer of bacterial proteins leads to a disruption of normal cellular processes and subsequently to the symptoms of infection. It is proposed to study the entirety of the complex with all its constituent proteins in order to fully understand the structural and functional relationships of the TTSS, its assembly and cellular interactions. The work will concentrate on four key areas. Firstly, a tomographic reconstruction of the complete native TTSS in intact bacteria will be determined from high-voltage cryo-EM data to visualise the TTSS for the first time in 3d. Secondly, the structure of purified basal complexes will be determined using single particle techniques, from high resolution, low-dose, electron micrographs. Thirdly, the initial mechanism of contact with the host-cells will be studied. This is thought to be mediated by an adhesive tip on the filamentous extension to the apparatus. Such a structural study would enable the cell binding properties of the tips to be investigated. Lastly, a bacterial protein (EspD) is thought to form a pore structure in the host-cell membrane which facilitates the uptake of the bacterial effectors. Pores will be isolated from red blood cell membranes infected with bacteria expressing His-EspD and observed by EM. 2D crystals of EspD will be grown utilising the His-tag and the structure of the translocation pore will be determined at high resolution. Full characterisation of the EPEC TTSS will be a major step towards the understanding, preventative and therapeutic control of the mechanism of infection of many related bacterial pathogens, which are presently responsible for serious outbreaks of disease world-wide.